An innovative electronic preoperative assessment solution using GP data and ML/AI models that could reduce nursing time required per patient by 40%

Aire Logic Limited is a UK digital health SME with a core project team of Michael Odling-Smee, Alwyn Kotzee, Kevin Maguire and Cairen Ball. AireLogic is developing a solution that enables preoperative assessments to incorporate GP records and improve their efficiency. Hospitals currently conduct preoperative assessments manually, relying on patient s' own knowledge of their medical history, costing £99M/year. Improving this process is crucial to addressing NHS England's waiting list, which now stands at 5.98M people. The solution enables a range of interactions between patients and assessors and supports preassessment through automation and data transformation, enabling nurses to spend their time more productively.